Digital Theatre Transformation

Following lockdown and Covid-19 closing down theatres across the country, Oxfordshire's Creation Theatre Company (Oxford Shakespeare Ensemble) have rapidly transferred their work online. Productions of The Tempest and The Time Machine using video conferencing platforms, green screen technology and innovative video design, sold out to a paid audiences and gained Creation considerable notoriety in a new emerging medium of digital theatre. This has further developed with collaboration with the games, filming and TV sectors and a major research project into how they have adapted funded by the AHRC. The next crucial stage in this digital transformation is to remove the restrictions, and often unfit for purpose nature of conferencing platforms and working with tech developers create a new platform to fully explore the brave new world this rapidly emerging medium has to offer. In a radical change to their organisations business plan and in response to Covid-19 it will involved longer term contracts, security and training for the performers involved as well as offering a 96% cardon emissions reduction in comparison to their previous work.